Enhancement Of The NeuroRehabilitation And Technology (NRT) Lab in the MedTech and TIME Environment

The NeuroRehabilitation and Technology Lab (NRTLab) at Ninewells Hospital, University of Dundee, leads research in (neuro)rehabilitation, digital biomarkers and biomechanics. With state-of-the-art systems, like 64- and 400-channel high-density electromyographic systems (with the latter funded through EP/W03356/1), the NRTlab specialises in assessing muscle movement and motor-control. However, significant challenges persist in assessing and measuring movement quality, and in providing effective treatment for disorders, conditions, and injuries. These limitations hinder our ability to evaluate patients and deliver optimal care and affect our capacity to address acute and chronic issues across a broad spectrum of impairments, which negatively impact quality of life causing increased healthcare costs. This project aims to address these challenges by bringing together a multidisciplinary, inter-sectoral team and incorporating two cutting-edge technologies into the NRTLab: 1) An instrumented treadmill for neurological and orthopaedic rehabilitation and biomechanics analyses (h/p/cosmos with zebris integration); and 2) a cameraless, wireless, high-accuracy motion capture system for real-time analyses and applications (Movella-Awinda).
The primary objectives are to:

Enhance gait analysis capabilities including gait re-training, functional and stabilisation training, cognitive-motor dual tasking, fall prevention and gait therapy using virtual– and augmented–reality assisted.
Allow benchmarking of new technologies developed inhouse or by collaborators and project partners streamlining certification and commercialisation processes.
Develop and validate new digital biomarkers for neurological conditions, supporting quicker diagnoses and precision medicine.
Support research bids from project partners and collaborators, fostering research across different career levels and areas.

These objectives will elevate the NRTLab at UoD to a specialist laboratory status, attracting new partnerships with industry, clinicians, academia, and health and care professionals.
The potential applications and benefits include:

Improved understanding of neurological recovery and disease progression (e.g., stroke, Parkinson’s and motor neurone disease).
Enhanced development of technologies, (e.g., augmented radar micro-doppler signature systems for non-invasive monitoring).
Advancement of precision medicine and precision rehabilitation.
Improved NHS provision through better evaluation of movement quality and more precise targeting of rehabilitation.
More effective allocation of resources and better clinical decision-making through improved prognosis of rehabilitation needs.
Creation of a rare research and development ecosystem bridging academia, health and care professionals, third sector, community and industry.

This project will utilise these technologies to enhance our understanding of neurological recovery, disease progression, and NHS provision whilst supporting new tech development. By accurately assessing movement quality after interventions and mobility-focused prescriptions, we will be able to develop prognostic tools for more effective resource allocation and clinical decision-making.
Success will be measured based on academic and societal impact through new academic and industrial collaborations, partnerships, academic papers, grant applications and income, early career researchers benefited, and training delivered. The NRTLab’s proximity to UoD’s Trauma and Orthopaedic Surgery Department, with its specialist technologies like gait analysis laboratories, will be leveraged for maximum benefit.
This project aligns with the UoD’s MedTech research priorities, evidenced by the multi-million-pound investments on Accelerating Impact of Communith healthCarE in Tayside (AICCET), Medical Device Manufacturing Centre (MDMC) and Tayside Innovation MEdTech Ecosystem (TIME), and EPSRC’s goals to become a powerhouse and foster collaboration for healthcare transformation.
This project unites a multidisciplinary and inter-sectoral team and advanced technologies to address critical gaps, improve patient care, and advance neurorehabilitation.